GridPP5 Cambridge site tranche 1 h/w Grant

Equipment only, agreed in relation to the previously issued GridPP5 grant

Potential impact
Equipment only, agreed in relation to the previously issued GridPP5 grant.